University of the West of Scotland and I P I G Limited

To undertake a market led strategic change and business development project, underpinned by optimised business process management systems, customer-centric culture and strategic agility.